Disabled people and COVID-19 in the UK

In the UK there are over 11 million people with disabilities, including 45% of people over State Pension Age (1). This is nearly 20% of the population. Disabled people may be particularly vulnerable in the current COVID-19 pandemic. They may have high risk of severe morbidity or mortality following COVID-19 infection and many will have entered isolation before the rest of the population and they may be advised to continue for longer. Many disabled people have compromised respiration or risk factors for COVID-related mortality, such as cardiac disease, hypertension or diabetes (2). Social care settings are at increased risk of Coronavirus transmission. The increased pressure on the health system may leave disabled people struggling for attention. As disabled people have a narrower margin of health (3) this is a cause for concern. Disabled people may be de-prioritised if critical care is limited, such as ventilators, which violates their rights, and may fear triage and DNAR decisions taken without their involvement.
Disabled people who rely on social care may find their needs neglected. The UK Coronavirus Bill explicitly suspends Care Act legislation which puts a responsibility on Local Authorities to meet care needs of people with disabilities (4) Care and support workers may be unable to coinitnue in their role due to illness or bereavement. It is impossible to self-isolate where you rely on careworkers to meet your daily care needs. Many disabled people live in poverty, struggle to get enough food, and might be food-insecure (5). Finally, disabled people are at increased risk of isolation and mental health conditions such as depression and anxiety, which could be exacerbated and could cause confusion & distress in people with cognitive impairment. COVID-19 will have immediate impacts, as well as medium and longer term.

There is an urgent need to hear the voices of disabled people, and their families, in the COVID-19 outbreak. We will ask how disabled people in England and Scotland are experiencing the epidemic and response measures such as isolation, social distancing and quarantine, including what they consider might help them. We aim to conduct 60 interviews in England and Scotland, with older people with disabilities and disabled people under 70, with the range of impairments (physical, mental, sensory, intellectual), with parents of disabled children. Interviews will cover health, mental health, independent living/social care, everyday life, and suggestions for solutions to barriers experienced. This is a qualitative study, aiming to get 60 in-depth telephone interviews with a range of disabled people and parents of disabled children, with different experiences, in urban and rural areas in England and Scotland. People will be recruited via disabled people's organisations, social care organisations, parent support groups and other voluntary bodies. Researchers will adopt a quota sampling approach to select individuals in each category, until 60 interviews will have been gathered. Interviews will cover impairment-specific health and rehabilitation, general health, social care, everyday life, mental health and isolation, and suggestions for solutions to barriers experienced. All interviews will be transcribed and we will conduct thematic analysis. Findings will be disseminated via disability research and public health research journals, and through broadcast and print media to the public.